Future Continuous Manufacturing and Advanced Crystallisation Research Hub

Our Hub research is driven by the societal need to produce medicines and materials for modern living through novel manufacturing processes. The enormous value of the industries manufacturing these high value products is estimated to generate £50 billion p.a. in the UK economy. To ensure international competitiveness for this huge UK industry we must urgently create new approaches for the rapid design of these systems, controlling how molecules self-assemble into small crystals, in order to best formulate and deliver these for patient and customer. We must also develop the engineering tools, process operations and control methods to manufacture these products in a resource-efficient way, while delivering the highest quality materials.

Changing the way in which these materials are made, from what is called "batch" crystallisation (using large volume tanks) to "continuous" crystallisation (a more dynamic, "flowing" process), gives many advantages, including smaller facilities, more efficient use of expensive ingredients such as solvents, reducing energy requirements, capital investment, working capital, minimising risk and variation and, crucially, improving control over the quality and performance of the particles making them more suitable for formulation into final products. The vision is to quickly and reliably design a process to manufacture a given material into the ideal particle using an efficient continuous process, and ensure its effective delivery to the consumer. This will bring precision medicines and other highly customisable projects to market more quickly. An exemplar is the hubs exciting innovation partnership with Cancer Research UK.

Our research will develop robust design procedures for rapid development of new particulate products and innovative processes, integrate crystallisation and formulation to eliminate processing steps and develop reconfiguration strategies for flexible production. This will accelerate innovation towards redistributed manufacturing, more personalisation of products, and manufacturing closer to the patient/customer. We will develop a modular MicroFactory for integrated particle engineering, coupled with a fully integrated, computer-modelling approach to guide the design of processes and materials at molecule, particle and formulation levels. This will help optimise what we call the patient-centric supply chain and provide customisable products. We will make greater use of targeted experimental design, prediction and advanced computer simulation of new formulated materials, to control and optimise the processes to manufacture them.

Our talented team of scientists will use the outstanding capabilities in the award winning £34m CMAC National Facility at Strathclyde and across our 6 leading university spokes (Bath, Cambridge, Imperial, Leeds, Loughborough, Sheffield). This builds on existing foundations independently recognised by global industry as 'exemplary collaboration between industry, academia and government which represents the future of pharmaceutical manufacturing and supply chain R&D framework'.

Our vision will be translated from research into industry through partnership and co-investment of £31m. This includes 10 of world's largest pharmaceutical companies (eg AstraZeneca, GSK), chemicals and food companies (Syngenta, Croda, Mars) and 19 key technology companies (Siemens, 15 SMEs) Together, with innovation spokes eg Catapult (CPI) we aim to provide the UK with the most advanced, integrated capabilities to deliver continuous manufacture, leading to better materials, better value, more sustainable and flexible processes and better health and well-being for the people of the UK and worldwide. CMAC will create future competitive advantage for the UK in medicines manufacturing and chemicals sector and is strongly supported by industry / government bodies, positioning the UK as the investment location choice for future investments in research and manufacturing.

Potential impact
The CMAC Future Manufacturing Hub team actively engage and collaborate with a wide range of research beneficiaries: leading pharmaceutical companies (e.g. AZ, GSK, Bayer, Pfizer, Lilly); companies in the process industries (e.g. Mars, AB Sugar, Syngenta, Croda); technology and supply chain companies (e.g. Siemens and 15 SMEs). It has a vibrant innovation landscape with partners including; HVM Catapult (CPI); the National Formulation Centre; medical charities (e.g. CRUK), Medicines Manufacturing Industry Partnership (MMIP) of the UK pharma manufacturing industry; Chemical Growth Partnership; International academic partners (Rutgers, Graz, Singapore) through the newly formed International Institute of Advanced Pharmaceutical Manufacturing. This strong, active and influential network of collaborators, stakeholders and business leaders (contributing £31.2m to translate the research into impact), maximises the potential to achieve the Hub vision will create substantial associated impact and benefits including:
1. Economic Impact: contributing to the UK economy by increasing the competitiveness of companies across the £50Bn Pharmaceutical and Chemicals sector. The Hub programme will impact on business innovative capacity and revenues by giving industry access to a 'particle production toolbox' which will increase competitiveness by enabling flexibility of product supply delivered through integrated multi-step continuous manufacturing processes. The Hub will accelerate development and scale up of products with improved costs, energy and material usage, delivering regeneration and economic development opportunities through creation and growth of new companies and jobs through the exploitation and commercialisation of novel processing and platform formulation technologies (potential licensing, spin-out formation) attracting direct inward R&D investment investments from global businesses.
2. Wider Societal Impacts: delivering improvements to life quality and health & wellbeing through improvements to the speed and agility of drug development, manufacture and supply required to meet current unmet customer and patient needs and future demand; availability of a wider range of effective, safe and economically viable products will impact on health across the population. Through smaller plant footprint and reduced energy consumption, continuous manufacturing will deliver lower production costs and significant positive environmental impacts. Engaging with policy-makers and influencing future regulatory frameworks will be a key activity to realise the full potential of these transformative innovations in highly regulated sectors. The manufacturing technology developments will also impact internationally - small modular reconfigurable manufacturing capability with automated, intelligent control has the potential to enable distributed manufacture with units positioned close to the point of need, tackling global priority problems; opportunities for anti-malarial or anti-retroviral products at low cost in developing economies for local distribution to patients will improve access to safe and effective healthcare.
3. Academic Impacts: an interdisciplinary approach to developing new and innovative methodologies and technologies will deliver worldwide academic opportunities in addressing the challenges facing global pharmaceutical and chemicals industries. A unique focus on manufacturing technology and connectivity across multiple stakeholders will enhance the profile of manufacturing research in key sectors of the UK economy, increasing research activity and capacity. Through training highly skilled researchers and attracting talent, a pipeline of knowledge and skilled people will be created for businesses, international collaboration, engagement and research impact (e.g. through co-authored research papers) and new opportunities for UK researchers to obtain international experience via researcher exchanges through CMACs global network.